Modular fuel cell system to deliver net zero

The project will develop a novel zero-emissions power generation and handling system using a multiple fuel cells in series in a modular architecture delivering power vial a high efficiecy power management system.